The Origin of Matter in Supersymmetric Theories

Supersymmetry (SUSY) is an elegant theoretical framework which aspires to technically address several problems that are central in Particle Physics and Cosmology, such as the infamous gauge-hierarchy problem, the unification of gauge couplings and the nature of the Dark Matter (DM) in the Universe. The aim of this PhD project is to understand the origin of the visible and dark matter in minimal supersymmetric theories of inflation. Our emphasis will be placed on exploring possible connections between the observable light neutrinos, the DM and the Baryon Asymmetry in the Universe. Finally, our goal is to identify distinct phenomenological signatures from such an exploration that can be tested at both high- and low-energy precision experiments.